The mechanism and regulation of Seipin-mediated lipid droplet assembly

All cells have evolved the means to store energy and thereby minimize the effects of fluctuations in nutrient availability. While the capability for energy storage has obvious advantages, deregulated energy accumulation can also be detrimental. Indeed, excessive energy storage is the hallmark of some of the most common diseases in the Western world such as obesity, atherosclerosis or diabetes.

In most cells energy is stored as fat (or neutral lipids) in a dedicated cellular compartment called lipid droplet (LD). LDs are found in virtually every eukaryotic cell and play a central role in cellular lipid and energy metabolism. Despite their ubiquitous presence and importance, the processes governing the formation of LDs remain unclear.

Proteins play a role in all cellular events, including the process of fat storage into LDs. This process is similar in yeast, human and plants and in all cases depends on a protein called Seipin. Importantly, mutations in human Seipin results in deregulated fat storage, and are commonly observed in patients with familial forms of lipodystrophies and myopathies.

Previous work by us and others have suggested that Seipin in both yeast and humans can facilitate the packing of LDs by binding to fat molecules, thus raising their concentration at sites of LD formation. However, how Seipin distinguishes these molecules in the cellular environment remains unknown. Moreover, additional proteins have been identified to bind Seipin and mediate LD formation but their mode of action and how they influence Seipin is still a mystery. Here we aim to identify how Seipin and its binding partners mediate fat packaging into LDs.

The work described in this proposal will offer in-depth information on LD formation that ultimately may guide to new strategies to deal with human pathologies such as obesity and lipodystrophies.

Technical abstract
Lipid droplets (LDs) are organelles present in virtually every cell, with central roles in lipid and energy metabolism. LDs store energy in the form of neutral lipids, such as triacylglycerol (TAG) and steryl esters (SE). Importantly, in humans LD deregulation is associated with metabolic disorders like obesity, diabetes and lipodystrophy, highlighting their importance to cell physiology.

Seipin is an evolutionary conserved membrane protein residing in the endoplasmic reticulum (ER), which has been implicated as a key player in LD formation and maintenance. In humans, mutations in Seipin are associated with familial forms of lipodystrophy, characterized by abnormal neutral lipid storage. On a cellular level, loss of Seipin results in aberrant LD biogenesis and morphology. The prevailing functional model for human Seipin suggests that TAG is concentrated by the Seipin luminal domain, thus promoting TAG packaging into LDs. In yeast, Seipin functions with an obligatory binding partner Ldb16, an ER resident membrane protein. Recently, we exploited this unique organization of the Seipin/Ldb16 complex, revealing that Ldb16 is responsible for TAG binding, whereas Seipin serves as a scaffold.

Seipin is also found in complex with other proteins such as Ldo16/Ldo45 in yeast, and Promethin/LDAF1, a human homolog of Ldo45. However, it is still unclear how Seipin binding partners mediate Seipin function and LD biogenesis.

Furthermore, it is unclear whether Seipin and its binding partners play a role in the accumulation of other neutral lipids apart from TAG.

To address these unknowns in Seipin function, we propose to utilize structural, genetic and biochemical crosslinking approaches already set up and running in the lab. Our findings will provide comprehensive mechanistic insights into LD biogenesis and dynamics. Importantly, our results may shed light on disease processes and offer novel avenues for therapeutic intervention.